Recycling of tracked electric vehicle Li-ion batteries

TRL are the lead partner of a consortium consisting of Axeon Technologies, Oakdene Hollins and University of Sheffield, undertaking a feasibility study on the recycling of electric vehicle Lithium ion batteries. The main focus of the feasibility study is to identify a cost effective method for recycling of automotive Lithium-Ion batteries and to understand whether it can contribute to reducing the initial purchase price of EVs in the UK. In doing so, the project aims to develop a battery tracking and state of health monitoring methodology which, combined with the identification of the possible value of recoverable raw materials from an EV battery, will allow the development of a model to determine when it is cost effective to recycle an EV battery.